TakeDown - Report explicit personal images for removal from the internet

"TakeDown is a unique service which will enable people to report their explicit personal images for removal from the internet. It has been designed as an iOS App which uses novel AI technology to empower users to take back control of personal content in a way which means their photographs never have to leave their mobile device. The app will encourage individuals who regret sharing self generated images, to exercise their right to erasure under GDPR in a way which is currently not offered by any other company. TakeDown will be able to support service providers by speeding up and reducing the cost for them to remove harmful content from their networks.

People in Europe have access to internet connected smartphones with cameras from a young age. In a recent study (Madigan et al) it was discovered that 14.8% of teenagers had sent sexually explicit images and 27.4% had received them. Around 12% of these images are forwarded without consent, this concerning trend often causes substantial distress to the image creator and can lead to them becoming the victim of very serious crimes.

Take Down minimises the future impact on the content creator, supports content moderators and could substantially reduce the burden this type of content has on Police and Social services, saving valuable public funds.

The key objective for this grant application is to complete the research and development required to realise the technology needed for this product."